Privacy-Preserving B2B Data Enrichment & Multi-Channel Personalization

This project aims to improve B2B customer engagement through privacy-preserving, real-time website personalisation.

As digital experiences become increasingly important for business relationships, our solution delivers tailored content across web, chat, and email channels while maintaining robust privacy protections and regulatory compliance.

The project focuses on developing a personalisation framework that uses pseudonymisation techniques and privacy-preserving data enrichment to enable highly relevant customer experiences without compromising individual privacy. By partnering with Glanos, a German data intelligence company specializing in anonymization and B2B data enrichment, we will create a platform that balances personalisation effectiveness with privacy protection.

Our innovative approach enables companies to:

- Identify and enrich B2B visitor profiles while protecting privacy through advanced pseudonymization
- Implement segment-based progressive personalization that adapts content based on visitor attributes and campaign data
- Maintain privacy compliance across all customer touchpoints

This solution will make sophisticated, privacy-first personalization accessible to companies of all sizes, addressing a critical gap in the current market.